Stay and Sound with Play

Theraplay is a proven means of supporting vulnerable children and families. The restrictions imposed in response to Covid19 make face to face delivery of Theraplay impossible, at the same time as magnifying the anxiety experienced by the children in need of support.

This project will develop innovative means of expanding access to Theraplay to children, families and schools within the current context. This is not as simple as moving current materials online. Theraplay is dependent on building strong relationships between the therapeutic team and the children and families in support, and creating an environment that allows children to suspend their anxieties and engage in the therapy. Both are more problematic when therapy is provided online.

The project will bridge this gap. We will do this in three ways:

- **readiness to engage.** We will adopt the Safe and Sound protocol, a tool developed by psychologists that uses sound to calm children's nervousness and and improves their ability to engage in therapy, learning and parental engagement.

- **direct provision of Theraplay**. We will provide small group Theraplay sessions via Zoom to provide both ongoing support for individual families but also their ability to maintain connectedness with other families experiencing similar challenges.

- **self service, therapeutic materials.** We will develop a curriculum of podcasts, videos and other tools for parents and schools to use with children in their own time. This has the advantage of providing a mean by which parents can help introduce more of a regular daily structure for children while socially isolated.

The project will deliver Therapeutic support to over 450 children, a research base for the effectiveness of remote therapeutic support and a body of free to access online materials for families and schools across the country.

This project will help children and families live happier lives in extraordinary times.

The extension of this funding will grow the online library of resources available for parents, schools and professionals. It will allow materials to be tailored to the needs of different communities (for example, teenagers and young adults). The project extension will focus on utilising service user feedback to develop a broader, richer and more targeted set of materials to meet the differential needs of BFS client base and extend this through our growing professional network.